Net0Chain: A blockchain based sustainable model using climate risks and resilient financial model to reduce carbon in the supply chain

Recently, significant strides have been made towards bridging the divide between financial risk assessment and climate scenario modelling methodologies. Notwithstanding, most existing approaches for assessing physical and transition risks in the supply chain are yet to provide a comprehensive solution for addressing how physical hazards translate into financial impacts.
Furthermore, the presently available frameworks do not address how transitions can arise from unforeseen regulatory responses, just as climate change can be highly nonlinear. Nevertheless, the climate and environmental risks (CER) assessment industry is still criticised for adopting strategies that only tackle long-term climate impacts, limiting themselves to assessing baseline climate scenarios in the existing risk analysis models.

Net0Chain could become a powerful tool for banks, insurance, asset management, and investment vehicles, among many other public institutions, to assess the risk of climate impacting the stability of their clients, their portfolios and the management of their assets while reducing any due diligence exposures.

Significantly, this project will provide the first organised insight into the advantages of the various value creation models, allowing benefits to be realised at the lowest feasible resource costs while limiting risks. As a result, the findings will be helpful to government agencies, local governments, and other financial institutions working with climate and environmental risk analytics. They can be replicated nationally and internationally.